Abled Ignorance, Disabled Knowledge, and Disability Injustice

Disabled people are the largest minority group, one which anyone could join at any time. Despite this, disabled people still face injustice, facing poorer outcomes in education, employment, and healthcare, and are more likely to experience poverty than non-disabled people. This project will use methodology of analytic philosophy, including the latest frameworks in social epistemology, to examine the ways disability injustice is linked to the kind of ignorance I'm calling 'abled ignorance', investigate the effects of this, and explore how this concept can be used to increase uptake of
disabled knowledge as an important next step in addressing disability injustice.